First Ever Cognitive Recruiting and Data Driven Software for Intelligent and Personalised Hiring Decisions

Problem: The global recruitment industry is worth £269.35 billion in 2015, and shows the highest degree of fragmentation due to the many global talent challenges. The CEO of Zapoos believed to have lost $100m due to bad hiring decisions. In fact, Harvard Business Review states that as much as 80% of employee turnover is due to poor hiring decisions. MeVitae is focused on meeting the needs of employers to improve quality of hire, time-to-hire, and cost-to-hire. Solution: MeVitae uses a powerful amalgamation of Big Data, artificial intelligence and pattern recognition to shortlist the most suitable candidates for a job in seconds, and learns from company’s hiring behaviours to future intelligent decision-making. Innovation: MeVitae is the first-ever cognitive recruiting platform to use space technology and neuroscience focused on saving businesses, globally, millions of pounds as a result of bad hiring. Feasibility Study: MeVitae aims to design the optimised user interface specification and hiring algorithm (pseudo-code). Benefits: Significantly reduces employment figures and enhance sustainable employment within the economy